Project Plasma

Chaddenwych is building a world in which the energy market stakeholders from consumer to supplier are

connected and barriers to innovation are removed. For this project Chaddenwych Services Ltd is working with

Australasia's leading independent provider of smart metering services to integrate meter data into a secure

platform on which innovative services can be built. With the UK rollout of 53 million gas and electricity meters

by 2020 there is a growing opportunity to use this data in novel ways while maintaining transparency and

security for homeowners.